Galanthamine from Smart BioProcessing of Daffodils

This short feasibility project aim at improving the industrial process of extraction of Galanthamine, a Daffodil derived alkaloid, presently used for the treatment of moderate Alzheimer’s,
the production of anti-nicotine patches, and hair growth stimulants for the cosmetic industry.
Galanthamine is one of the few medical drugs that is approved by NICE to treat Alzheimer's, a disease that affects 35 millions of people worldwide.
This will support broader activities aimed at developing an UK-based supply chain aimed at producing and selling the pharmaceutical.